Future enabLing technologies for hYdrogen-powered Electrified aero engine for Clean aviatiOn

FlyECO will deliver transformative technologies to support Integrated Power and Propulsion Systems (IPPS) that contributes to zeroemission and sustainable growth of aviation and has the potential to enable aviation climate neutrality by 2050. The utilization of hydrogen as sole energy source offers the opportunity to eliminate aviation CO2 emissions entirely. Furthermore, a reduction in NOx emissions of at least 50% is enabled by ingesting steam produced by a solid oxide fuel cell (SOFC) into the hydrogen-fuelled gas turbine (GT). FlyECO will develop a simulation and evaluation framework in which the optimal architecture definition of the IPPS, the key enabling integration technologies and necessary controls concepts can be explored, investigated closely and advanced towards TRL3 through Proof-of-Concept (PoC) demonstrators. A Commuter/Regional aircraft application was chosen as a use case to develop the propulsion system with more than one megawatt power. In particular, the energy management and distribution strategies will be developed for both quasi-steady-state and transient operation. In addition, PoC for the IPPS and the reduction in NOx emissions will be provided via two demonstrators: (1) a sub-structured test-rig emulating the cycle-integrated hybrid-electric propulsion system and (2) a high-pressure combustor with steam ingestion. The outcome of FlyECO will be comprise of: -An advanced simulation platform to analyse the impact of the SOFC integration on a hydrogen GT -A validation methodology for novel energy and power management strategies for the IPPS architecture -A controls approach for the IPPS, including specialised local control for components and subsystems as well as global control -A set of key coupling technologies develop developed to enable the integration of the SOFC with a GT under consideration safe design process in aviation based on ARP 4754A -An open-access database on hydrogen combustion with steam injection